The University of Manchester and Cobmore Holdings Limited KTP 23_24 R1

To develop, embed and exploit advanced 2-D nanomaterial, and concrete material technology and characterisation expertise, to bring to market an enhanced concrete that will result in a revolutionary construction material capable of vastly streamlining virtually all construction projects whilst significantly reducing carbon footprints.